Assisting Predictive Maintenance on Electrical Networks using Artificial Intelligence

Worldwide, much greater adoption of electric technologies will be required over the coming years to meet net zero targets. This will therefore require electrical power grids to be more reliable to meet the requirements of increasing electrification.

This project assists predictive maintenance on electrical networks using a combination of advanced electrical engineering and artificial intelligence techniques.